The University of Warwick and Victrex Manufacturing Limited KTP 21_22 R3

To develop an understanding of the technical requirements needed for PEEK to be used widely as conductor insulation material in electric drive components.